SUPPORT R4ET

The Run4 Easy Teaching Ltd (R4ET Ltd) is an e-commerce at a pre-start up stage, located in the UK, which is not a previous recipients of Innovation Vouchers. This business faces a proliferation of attacks that steal strategically important or valuable data and destroys confidence in the safety and trustworthiness of online downloads. Innovative Voucher will enable R4ET Ltd, access proactive defence as a key to mitigating my company’s operational risk of loss resulting from inadequate or failed internet security against critical online data of company and its customers.